GREEN-BiT Software

GREEN-BiT's mission is to reduce the gaming industry's carbon footprint by monitoring energy use and carbon output per game for players, and by utilising anonymised data to empower developers with an innovative Green Software Development Kit (SDK).

Our Green SDK and toolset for mobile, PC and console will aid developers in optimising their games and assist them in becoming energy efficient through assisted optimisation of code, game assets and network usage. Our solution provides ease of access to performance data and optimisation tools, democratising optimisation development for game and software developers.

GREEN-BiT's ultimate goal is to revolutionise the software industry - from the gaming industry to expanding across all platform holders, cloud, enterprise and AI sectors - with our software at the forefront of sustainable software development practices. We're striving to achieve widespread adoption of an industry-standard 'Green Mode' on menu screens around the world, with millions of tonnes of carbon saved due to greener-made games and improved consumer habits.